Walking the Walk: An assessment of UK universities' commitment to climate justice within sustainability and net-zero strategies

This research project seeks to understand how principles of Climate Justice are incorporated into the
sustainability strategies of UK universities, and how policymakers within these institutions understand and relate
to principles of Climate Justice. The project will then consider if an implementation gap exists between the
theoretical valuation of Climate Justice principles and their presence in strategy documents, and evaluate how
this might be overcome. By doing so, the project seeks to contribute to literature in the interdisciplinary field of Climate Justice research
and to provide guidance for policy and practice within universities and beyond.